MiniPSP - Miniaturisation of pressure sensitive paint apparatus for embedding within wind tunnel models

The miniaturisation of lighting and sensing apparatus for use with pressure sensitive paint systems, such that

the apparatus can be embedded within wind tunnel models.